Interpreting Mass-Sedentarization in the Late Bronze II-Iron IB Transjordanian Highlands: A contextual use of multi-isotopic analysis to examine the c

Around 1200 BC, the Southern Levant was transformed. Thousands of nomadic-pastoralists transitioned from a mobile to sedentary lifestyle. However, due to outdated misconceptions that mobile pastoralists are 'invisible', such processes are poorly understood. My doctorate addresses this by utilising biomolecular analyses. These provide data on herder mobility and wider behaviours. I will take samples from sheep excavated from Transjordanian sites used by communities undergoing sedentarization to investigate what triggered this lifestyle change and how it impacted the communities involved. Doing so will transform our knowledge of this globally-important behaviour and trigger a significant revaluation of history in the Southern Levant.